University of Sunderland and Fontus Health Limited

To design safe and aesthetically acceptable emollient formulations for the management of dry skin conditions, such as eczema and psoriasis, to replace the current paraffin-based products in the market which are greasy and flammable.